FATSCAN - Fluorescence-based Adipo Tracking Screening for Cell Nutrition

Multus Biotechnology and the Roslin Institute are embarking on a groundbreaking project to achieve high productivity and functionality in resource-efficient biomanufacturing. By leveraging a combination of cutting-edge approaches for stem cell analyses developed at Roslin, together with Multus' MediOP/Machine Learning platform for iterative media formulation screening and optimisation, the partners aim to create first of its kind, highly productive, animal-component-free culture media formulations for functional stem cell manufacture without the need to use genetically modified cells. This innovative approach to growth media optimisation has applications beyond food to enable sustainable, reliable and cost-effective solutions for medicines, materials and energy using biomanufacturing.